SIRUS

The main objective of the project is to accelerate the development of the Lean Burn technology anticipating tougher future regulatory requirements for emissions, allowing Rolls-Royce to exploit any future opportunities on next generation wide-body aircraft and/or UltraFan(r) variants. Additionally, the project will further explore innovative manufacturing techniques, cutting-edge component technologies and novel architectures to enable significant improvement to the attributes of Lean Burn targeting weight, reliability and dispatchability to deliver world class Lean Burn capability.